Geometric Architecture Search via Categories

The main aim of this project is to apply modern findings in geometric deep learning to architecture search through the framework of applied category theory. Deep learning has been a driving force in artificial intelligence and recent progress in a plethora of scientific fields. More recently, the shortcomings of AI have come to the attention of society, calling for an urgent need to better understand the theory in order to enhance the synergies in AI-human interaction, both through localising areas in which AI perform best and by improve AI to perform better in other areas.

My project is an attempt to tackle both of these problems; treating a deep learning architecture as an inductive bias, at par with the model's initialization, allows us to explore the space of architectures with greater generality. Expressing systems that learn from their environment in a general framework is an effort that has recently been carried through several teams of researchers within the connubium of open games due to a large extent to Hedges, a compositional approach to game theory, and learners, first formalised by Spivak as an abstraction of models that backpropagate. The categorical cybernetic agenda is to study with great generality AI systems in order to discipline current academic efforts in advancing the science while creating a lingua franca in which what is meant by different components of the models can be understood precisely.

The key research objectives/research questions are (1) formalising neural architecture search via category theory (2) finding and implementing architecture search algorithms that fall within the framework and are both robust to known symmetries and, hence, interpretable (3) measuring the improvement in specific settings through existing and novel metrics.

To achieve these objectives, I intend to explore higher category theory, in which formalisations such as 2-categories may be useful in the generation of architecture search. This will enable the specification of what an architecture search is within the existing framework of categorical cybernetics. The achievement of this is expected to shed light on what a good strategy to search through mathematical structures may be. This will simplify the second objective, empowering a deeper exploration of how to build systems that have an intrinsic degree of interpretability even through traditionally data-driven techniques.

The expected novel contributions include a formalisation of neural architecture search via category theory, the development of algorithms that sit within this framework and that are improvements, in terms of interpretability and robustness, of current models, as well as the development of a general analysis around this subject that will empower a comparison between AI systems of different kinds.

This relevance to safe and trusted artificial intelligence can be seen through three dimensions of Interpretability, Robustness and Fairness. Theoretically informed architecture searches come equipped with the analysis that enables a finer interpretation of the system's behaviour. It is desirable to have systems that with sufficient resource expenditure can provide meaningful answers to users. It is expected that this research will output algorithms of this sort. This is partly a consequence of the fulfilment of the second objects: invariance to geometric priors implies robustness to given transformations of the data. Through a categorical analysis we expect to explore and find strategies that autonomously find appropriate priors on which the model can backpropagate iteratively. Finally, fairness may be found in an application of these technologies to contexts in which a fair treatment can be equated to a symmetric calculation, for instance whenever we require that a model be blind to protected characteristics of profiles it analyses.

This PhD is relevant to the following EPSRC research areas: Artificial Intelligence Technologies,